Unobtrusive Technologies for Secure and Seamless Border Crossing for Travel Facilitation

The World Economic Forum suggests that transnational travel will increase by 50% over the next ten years, bringing the number of arrivals to 1.8bn by 2030 before the COVID-19 pandemic. Given the ever-increasing travel both on land and sea, delays and queues are often observed at cases where people are crossing border. These delays create huge frustration for the citizens and at the same time put extra burden to the border authorities’ staff. In Europe, airports have managed to improve to a certain extend the border crossing through the facial recognition booths for European citizens that own an RFID enabled passport, however there are still huge queues observed. For non-European citizens, the situation is even worse. The border control for land and sea are placing all the effort to the border authorities staff requiring from them to check the passports of the travellers as well as to control the luggage and baggage. Reasonably, even without huge number of travellers, large delays and queues are observed. ODYSSEUS will enable citizens to seamlessly cross the border without stopping, while reducing the workload and improving productivity for Border Guard Authorities by providing highly detailed risk analysis. ODYSSEUS will leverage the power of digital technology offering to citizens the appropriate tools to cross land and sea borders in a secure and seamless manner without stopping while equipping the border authorities with novel tools for secure identity verification and unobtrusive vehicle/luggage/cargo checks, eliminating long delays at border areas. The proposed technologies will allow citizens to cross borders without any intervention by just leveraging their smartphones combined with strong and continuous identity verification. Remote vehicle/luggage scanning through X-Rays and UAVs, will allow authorities to remotely perform the appropriate controls.